ERANET ECOpanel

EcoPanel aims to develop sustainable, bio-based alternatives to current construction panels for application in (i) exterior façade cladding and (ii) interior partitions and panels. EcoTechnilin already supplies bio-sourced composites to the automotive and aerospace industries and this project will lead to the design and manufacture of competitive, relevant panels for construction. Such panels will be in high demand for the construction of carbon neutral buildings